REBOOT Intelligent NFT

Our project explores developing an Intelligent Non-Fungible Token (INFT) and other NFTs to be used as a brand-new way to fund our upcoming stage production REBOOT, which uses Artificial Intelligence. NFTs have never been used in the performing arts industry before and this project has potential to entirely revolutionise the revenue patterns of our industry.

Not only will this potentially result in a significant new income stream for our company but it will also establish us as UK leaders in our sector, trailblazing the way for an innovative use of new technologies in performing arts.